Low Carbon Concrete Manufacturing Process

Recycl8 has developed a low carbon (footprint) concrete manufacturing solution which utilises a waste material otherwise destined for landfill. This solution will make a significant contribution to improving carbon reduction in the UK, Europe and worldwide and assist towards satisfying the requirements of the Paris Agreement for Carbon Reduction.

The development of this solution involves the transformation of Incinerator Bottom Ash (IBA), a waste material from the waste to energy plants, into a cost effective additive in the manufacture of concrete and will partially replace high CO2 emitting cement and reduce the use of virgin quarried materials. This will utilise this waste material and prevent large quantities of IBA being sent to landfill and contribute significantly towards the Circular Economy.

Activities undertaken during the project include the testing of materials and optimising material mixes to ensure our solution provides a construction industry attractive solution that is both cost effective and environmentally friendly to assist this industry with its carbon reduction ambitions.

Cement is the most widely used man-made material in existence. If cement were a country it would be the third largest emitter of C02 in the world, its use is set to rise as global urbanisation and economic development increases demand for new buildings and infrastructure. The World Cement Association recently held its first ever Global Climate Change Forum, where industry leaders and experts focus was on how to reduce the industry's carbon foot print. Cemex and Costain have recently announced an ambitious climate strategy, including a new global target for CO2 emissions by 2030: a reduction of 35% to ensure alignment with the Paris Agreement commitments.

Recycl8 has a tangible, easily accessible, cost efficient, low carbon concrete manufacturing solution, which has a game changing effect on the worldwide concrete industry, and will significantly contribute to its global Paris Agreement Targets.